14TSB_ATC_IR Renewable Fertiliser Production to Improve Agricultural Efficiencies & Avoid Environmental Harm

Nitrogenous fertilisers are used in agriculture to provide essential nutrients for crop growth. To maximise yield they normally contain ammonia or urea, (made from ammonia & CO2). Ammonia made from natural gas is responsible for 5% of global natural gas consumption (2% of world energy). Recent work by ITM Power has shown it is feasible to produce ammonia using renewable energy, where hydrogen is produced by the electrolysis of water and nitrogen captured from air. The project will design and build an integrated pilot scale system for ammonia production and urea synthesis. The unit will then be demonstrated on a UK farm. By producing fertiliser at a smaller scale, near to the point of use, it will be possible to decentralise fertiliser production, negating energy use to dry product for transport, reduce GHG emissions associated with fertiliser production and transport, improve UK food security and provide export revenues from fertiliser produced and system sales.
This proposal relates to primary crop production and the need for intensification of agriculture while reducing the industry's adverse impacts on the environment. UK Agri-Tech strategy identifies the unsustainable rate of consumption of the world's natural resources as one of 2 primary failings of the global food system. This proposal addresses the need to reduce the environmental impact of the production of nitrogen fertilisers, which are crucial to achieving the necessary increase in productivity of agricultural land. Current production is a large-scale industrial process, involving the production of H2 from natural gas, which is catalytically reacted with N2 derived from the air to form anhydrous ammonia. The project will develop a technology for decentralised synthesis of ammonia based fertilisers (urea) using H2 generated by electrolysis of water using renewable electricity. The unit will be on a scale which enables fertiliser production close to the point of use, further reducing emissions related to transport. The project will demonstrate a route to decarbonise the production and transport of ammonia-based fertilisers. The Foresight 'Future of Food and Farming' report estimates agriculture contribute 12-14% of GHG emissions, including those associated with fertiliser production. Agricultural production uses 4% of global fossil-fuel energy (560 GW/17.7 EJ) of which 50% is required for nitrogen fixation in fertiliser production. The widespread deployment of the technology has potential to dramatically reduce the GHG emissions of fertiliser production. The Foresight report also identifies the strong influence of fossil fuel prices on food prices, an important part of which is the impact fuel prices have on the cost of fertiliser production. By decoupling urea synthesis from fossil fuel consumption, the technology has potential to insulate the UK agricultural industry from an important source of future production cost increases and price volatility. The distributed farm-scale of the process promises the potential for UK farmers to reduce their production costs and to establish new revenue streams from the supply of urea, both locally and with potential export markets. The technology can help to keep down the costs of UK produce and also safeguard employment in the agriculture sector. Deployment of the urea-production process close to sources of renewable electricity generation offers a number of potential benefits to generators, including reduced grid connection costs, potential for reduced grid curtailment costs and improved price certainty. These savings translate into further potential revenue streams for the fertiliser plant operator. Deployment of the plant could also increase the capacity of renewable generation that can be connected, leading to further indirect environmental benefits.The project is business-led involving UK SMEs in technology and engineering sectors, while also drawing on the strengths of the UK academic community.

Technical abstract
This project in primary crop production addresses the need for intensification of agriculture while reducing the industry's adverse impact on the environment. Reports have estimated that agriculture contributes 12-14% of greenhouse gas emissions, and that agricultural production uses 4% of global fossil-fuel energy (of which 50% is required for nitrogen fixation in fertiliser production). The UKs Agri-Tech strategy identifies the unsustainable rate of consumption of the world's natural resources as one of two primary failings of the global food system.

This project reduces the environmental impact of the production of nitrogen fertilisers, which are crucial to achieving the increase in productivity of agricultural land that we need.

Nitrogenous fertilisers are used widely in agriculture to provide essential nutrients for crop growth and to maximise crop yield they normally contain ammonia or urea. Ammonia made from natural gas uses 5% of the world's natural gas consumption (that's 2% of world energy). Recent work by ITM Power Limited has shown it is feasible to produce ammonia using renewable electricity, where hydrogen is produced by the electrolysis of water, and nitrogen is captured from air.

The project will design and build an integrated pilot scale ammonia production and urea synthesis system to make fertiliser, and demonstrate it at a UK farm. By producing fertiliser at appropriate scale using renewables at the point of use it will eliminate the use of energy to dry the product for transport, reduce Greenhouse Gas emissions associated with fertiliser production, reduce crop production cost volatility (hence improve UK food security) and provide export revenues from the fertiliser produced and production unit sales.

This is resource and energy efficient. It uses renewable energy, nitrogen, water and carbon dioxide as the feeds into the process and so reduces greenhouse gas impact.

Potential impact
Urea is an essential component in the food security supply chain. It has a huge market and it is predicted that this will increase as developing countries demand more assistance in sustainable crop production. The problem with urea synthesis is that it is both energy intensive and has a large carbon footprint. This is in part due to the energy requirements in a large portion of the process, but also because the hydrogen required for the first step in the process is derived from fossil fuels through methane reformation. This means that the synthesis of urea CAN become carbon neutral or even negative. It is important that we communicate this to academics, industry, policy makers and the public.

We have the considerable advantage of simple access, through the CO2Chem network, to a pre-existing communications hub which will enable contact with stakeholders ranging from the general public, through other research groups and industry to policy makers. Styring is an adviser to a number of government research bodies on carbon dioxide utilization, including the Danish Strategic Research Council, FOM in the Netherlands and the European Parliament. We will build on this firm foundation to set up further communications activities for this programme.